Project EKOALPAKA

We are the only design studio to offer high quality luxury products from alpaca fibre sourced in Europe where we can control the entire supply chain from farm to fashion. Our project will address both cycles in the circular economy, the technical cycle and the biological cycle. The introduction of digital passports will provide a system of certification for all products focusing on animal welfare ethical sourcing and environmentally friendly process for the garments created

Our USP

\*Utilization of a renewable raw material which is wasted and has not reached its potential in Europe

\*Controlling the production and processing of the raw material to ensure that there are no artificial polymers or hazardous substances introduced at any stage of the cycle in the conversion to product

\*Working with nature and within the natural environment to produce our products which will be totally compostable

\*Controlling our supply chain so we can ensure that from the outset products are designed and manufactured so that materials used can continuously cycle through the system maintaining the highest value at all times

\*Making to remake reusing with innovative designs

\*Offering repair and recycling of our products